Virtual Exhaust Prototyping System (VExPro)

The aim of this project is to optimise the throughput of multi-disciplinary and multi-physics optimisation problems. The
project will focus on optimising a lightweight exhaust system encompassing areas of thermo-mechanical, mechanical,
acoustics, vibration, manufacturing and light-weighting analysis and design in a High Performance Computing (HPC)
Environment. The project will explore the aspect of numerical accuracy and uncertainty between physical principles, theory,
mathematical modelling and analytical methods. This will be achieved by "scaling" model complexities in order to
"harmonise" multi-physics computing requirements, run time and accuracy. The project aim is to investigate the potential
trade-off between accuracy and the computing time in a multi-physics and multi-disciplinary optimisation context by
defining, developing and validating (against physical experimentation) an optimisation algorithm for HPC computing with an
ultimate aim of eliminating the use of prototypes. The project brings together Unipart Eberspächer Exhaust Systems Ltd.
(UEES) and Coventry University (CU) in a 2 year project.

Potential impact
UEES are scheduled to supply over 200,000 exhaust systems to the UK automotive industry in 2014. This represents
approximately 0.5% of the worldwide new vehicle market of 63Million (OICA-2012). OEMs world-wide are facing
increasingly stringent emissions targets and are tackling this problem in a number of ways, one of which is to reduce the
vehicle body mass. By embarking on an aggressive programme of weight reduction in its exhaust systems supported by
the TSB, UEES can help OEMs meet their goals but also create a competitive advantage for itself. Current empirical
approaches incur significant cost and time penalties such that optimum solutions are not reached until well into the
development cycle. Computing multiple iterations by virtual prototyping will 1) Shorten overall development leadtimes; 2)
Reduce development cycles and costs by removing the need for "mule" vehicle exhaust prototypes costing ~£100k per
vehicle/powertrain variant. In context Jaguar Land Rover (JLR) have around 30 vehicle development projects running
concurrently and 3) Reduce the weight and potential costs of exhaust systems with all of its associated benefits.
The market for exhausts is not dominated by a single company and is very price sensitive. UEES, which concentrates on
the luxury car market in the UK is a joint venture with Eberspacher GmbH which is the World's 4th largest exhaust
manufacturer. The UK manufactured 1.46M new vehicles in 2013, exporting approximately 80% of which half went to EU
countries (SMMT). New car sales have been climbing back towards the levels achieved at the height of 2007. Growth in
the export of luxury brands to Russia and China is fuelling the desire to increase production. Based on an average sales
price of £150 for a cold end exhaust system for the luxury car market where UEES operates it is estimated that UEES can
generate cc £11M of new business within 2 yrs of the project concluding through producing 90,000 additional units and saving 10kg per system. 5yrs post project this is estimated at 190,000 additional units saving 15kg per system and
generating cc£27M of new business. This does not include benefits to UEES's supply chain estimated at £2M and £4M
respectively. This new business of £27M provides a good return on a total estimated project cost of £780k with a requested
grant contribution of £585k from the TSB/EPSRC. In addition UK Plc can realise estimated savings of up to 135M tonnes
of CO2 based on a vehicle design life of 250,000km and assuming that on average, 100kg mass reduction achieved on a
passenger car saves 9 grams of CO2 per km (European Aluminium Association).
Economic benefits will be seen for component suppliers at the beginning of the supply chain through to OEMs. This will
have the effect of increasing market share for UEES leading to employment opportunites at the Coventry site and in its
supply. For CU, there would be licensing opportunities of IP development via the design tool for exhaust system weight
reduction with additional research work. Outside the consortium others would benefit from the dissemination events, with
other Tier Ones outside UEES's market territory benefiting from early sight of the developments with opportunities for
licensing the approach.
An overall reduction in the weight of a car will reduce fuel consumption and reduce its CO2 emissions. This will have the
affect of reducing fuel bills and vehicle excise duty for the user. Employment opportunities will result including the
requirement to train engineers on the shop floor to operate machinary and part testing as well as creating highly skilled
engineering positions in exhaust system design.
Environmental benefits are significant where UEES could generate up to 135M tonnes of annual CO2 emissions savings for vehicle manufacturers.